Emerging forms of Agency and Epistemic Diversity in Digital Research Infrastructures

Tackling the major societal challenges of our time like global health, inequality, and climate change, requires the integration of diverse bodies of scientific knowledge. This increasingly involves the use of Digital Research Infrastructures (DRIs), such as data archives, software and workflows to interrogate the data. UKRI has made significant investments in large-scale compute facilities, such as Dawn, Isambard-AI and DiRAC, which leads to work-related challenges concerning collaboration, sharing, responsibility, and sustainability. Crucially, these changes are bringing about new power relations, with some disciplines and epistemologies (e.g., data science) holding more power than others, creating intricate mechanisms of exclusion and resistance.
Previous research suggests that epistemic diversity, defined as varied knowledge-making practices, approaches, methods and agents, is vital to rebalancing power imbalances (Leonelli, 2023). Furthermore, emerging research indicates that DRI development creates new power dynamics (Cramer & Rüffin, 2024). However, little is known about how researchers respond (agency) to changes in their cultures driven by DRIs and foster epistemic diversity.
Using novel methods that include case studies, ethnography and speculative design, the project will explore emerging forms of agency and new sources of epistemic diversity through the lens of productive resistance. Rather than viewing resistance as mere opposition to power, the project proposes that researchers’ everyday practices can create opportunities for alternative regimes of practices (Foucault, 1982). Interestingly, such productive resistance is often driven by digital technologies like AI, also known as algorithmic resistance (Ettlinger, 2018).
The project has three main objectives: 1) identify new mechanisms of exclusion that arise during the design, development and adoption of DRIs; 2) identify emerging forms of agency and productive resistance that help rethink epistemic diversity as evolving power dynamics; 3) develop and test strategies to help science communities recognise alternative forms of epistemic diversity. Two partners are included: 1) the UK Square Kilometer Array Regional Centre (UKSRC), which, as part of a global network, is developing infrastructure and services that will maximise the UK’s exploitation of SKA radio astronomy data; and 2) the UK Centre for Ecology & Hydrology (UKCEH), an independent research institute that conducts environmental research that requires more sustainable DRIs.
The project will be undertaken at the UCL Knowledge Lab, IOE, UCL’s Faculty of Education and Society under the mentorship of Lab’s director and Pro-Vice-Provost Data Empowered Society UCL Grand Challenge, Prof. Allison Littlejohn. An advisory board of five members has been set up, which includes representatives from academic and non-academic institutions. The advisory board will provide input on the research and promote the project's findings. Successful completion of this project will realise the following benefits to scientific communities: UKSRC will be able to provide stronger technical support and develop enhanced community engagement through its training schemes. UKCEH will be enabled to refine its goal of achieving net zero by 2040 while continuing to foster inclusive DRI. The broader UKDRI community will develop improved strategies for inclusive DRI development and data governance. STFC will develop enhanced funding decisions, while science policy will be able to shape clearer technical visions for existing and emerging infrastructures, like federated DRI development. The ability to scale up these outputs is strengthened by the project lead's established collaborations with DRI communities through the FAIR Data: Building Cultures of Sharing funded by UKRI-DSIT. The proposed project will facilitate the project lead's transition to full independent investigator status.